Streamlining Tasks and Roles to Expand Treatment and Care for HIV

Antiretroviral treatment (ART) is highly effective in preventing death and disease in people infected with HIV, and drug costs have fallen dramatically. However in South Africa, and other developing countries, many people with HIV die because they cannot access ART in time, usually because of the lack of health service capacity. A big problem is dependence on doctors, even though nurses provide most primary health care. The health department of the Free State province of South Africa wants to deploy nurses to prescribe ART, if they can be shown to be effective and cost effective compared to doctors and so, together with the national health department, has supported this study. The central study is a randomised controlled trial. 31 clinics providing ART have been randomly allocated either to the ?control arm? of the trial, which will continue with current practice (doctor-led ART) or to the ?intervention arm?, which will implement nurse-led ART. Nurse led-ART will include extra training and managerial support for nurses, and authorising the nurses to prescribe ART. We will follow two groups of patients, for between one and two years. One group will be patients recently enrolled with the programme, who are eligible for ART, or likely to become eligible during the trial. We will compare the survival among these patients in either arm of the trial, to test our hypothesis that nurse-led ART will lead to starting treatment earlier and thus to lower mortality. The other group will be patients who have already received ART for at least 6 months. In these patients we will compare suppression of HIV levels in blood (the main biological effect of ART), to evalutedlonger-term monitoring is better or worse in either arm. We will compare the cost effectiveness of nurse- and doctor-led ART in terms of survival and quality of life. Information on survival and health service costs will come from the randomised trial. We will also interview a random sample of 1000 patients to assess their quality of life and costs of illness and health care. Finally, we will interview patients, professionals and managers, and watch training sessions and clinical encounters, to deepen our understanding about what helps or hinders ART provision. If the trial shows that nurse-led ART is effective and cost effective, it will promote faster expansion of ART in South Africa and other developing countries where nurses provide most primary health care.

Technical abstract
This pragmatic cluster randomised trial will evaluate the effectiveness and cost-effectiveness of a complex intervention based on and supporting nurse-led antiretroviral treatment (ART) for South African patients with HIV/AIDS, compared to current practice in which doctors are responsible for initiating ART and continuing prescribing. We will randomly allocate 31 primary care clinics in the Free State province to nurse-led or doctor-led ART. Two groups of patients aged 16 years and over will be included: a) 7400 registering with the programme with CD4 counts below 350 cells/?l (mainly to evaluate treatment initiation) and b) 4900 already receiving ART (to evaluate ongoing treatment and monitoring). The primary outcomes will be time to death (in the first group) and viral suppression (in the second group). All patients? survival and health status will be measured for at least one year and up to 2 years, using an existing province-wide clinical database linked to the national death register. A random sample of 1000 patients will be interviewed to assess quality of life and costs of illness and care at various stages of follow-up in both trial arms. Qualitative research will investigate factors helping and hindering provision of ART in both arms. If the trial shows that nurse-led ART is effective and cost effective, it will promote faster expansion of ART in South Africa and other developing countries where nurses provide most primary health care.